Development of a Wireless Sensor for Measuring Water Storage in Glaciers

Measuring the transit of meltwater through glaciers is critical for predicting their future behaviour as the climate warms. Increased surface melt has the potential to increase ice flow and hence glacier wasting. However, the passage of water from surface to the subsurface is complex and hence the capacity of the drainage system to store water is not well known. This project will develop a sensor for entering the glacier drainage system to measure how much water is stored in 'moulins'. Moulins are conduits that transport surface meltwater to the glacier bed, from where it flows through a subglacial drainage network and on out to sea. It was assumed that moulins essentially functioned as a direct pipe, moving water rapidly from one area to another. Recent research, including in person exploration, has demonstrated that moulins are complex flow pathways which can store significant quantities of water. This has important implications for understanding how glaciers will respond to climate warming. We need to know how much water is stored in moulins, how long it has been resident, and how connected it is to the subglacial environment throughout the melt season. Moulins are, however, extremely challenging to explore: filled with turbulent, fast-flowing water that fluctuates hourly and frequently freezes, the technological demands of collecting the required data are extreme. Sensors must enter the moulin, survive turbulent meltwater and return data to the surface at high temporal frequency without requiring a cabled connection.